Tackling Antibiotic Resistance With Covalent Macrocycles

Infections with multidrug-resistant bacteria like methicillin-resistant Staphylococcus aureus (MRSA) are major
threats to human health. Discovering novel druggable targets for antibiotic development is a pivotal task to
guarantee effective treatment in the future. Lipoteichoic acid synthase (LtaS) catalyses the synthesis of
lipoteichoic acid (LTA) from phosphatidylglycerol and is a key enzyme for S. aureus cell wall biosynthesis. LtaS is
an attractive antimicrobial target as Gram-positive bacteria that lack LTA exhibit impaired cell division and
growth defects.

In this PhD project, you will use a phage display approach, developed in the Lovell lab, to identify a potent and
selective covalent cyclic peptide (CCP) antagonist for LtaS. You will screen in-house compound libraries to
identify covalent fragments that modify Lys299 in the active site of LtaS (Fig. 1A). Hit fragments will be
resynthesized as linchpin derivatives and grafted onto peptide phage display libraries to generate billions of
Lys299- directed CCPs to screen against LtaS (Fig. 1B). You will carry out multiple rounds of phage panning and
amplification and perform bioinformatic analyses to prioritize enriched CCPs for synthesis and testing in surface
plasmon resonance binding studies. Working with the Spencer lab you will obtain co-crystal structures of hit
CCPs bound to LtaS revealing critical interacting residues and enabling structure-guided optimization of key
molecule parameters such as selectivity and proteolytic stability. You will validate the proteome-wide selectivity
of CCPs using chemical proteomics approaches. Working with the Laabei and van den Elsen labs you will apply
the lead CCP to a panel of MRSA isolates and assess changes in LTA biosynthesis and growth rate. Finally, you
will assess the effects of inhibiting LtaS in vivo by incubating the lead CCP with Manduca Sexta Larvae challenged
with S.aureus.

Your PhD research will validate LtaS as an actionable therapeutic target for the treatment of MRSA infections
and will provide an optimized molecule for further pre-clinical assessment.